Uncertainty quantification in machine learning

The main aim of this project is to further the understanding of uncertainty quantification in probabilistic ML systems. Specifically, the project is focused on better understanding the validity, and extending the scope, of the practice of decomposing uncertainty into epistemic and aleatoric components. Such a decomposition is useful in many applied scenarios including active learning, but the principle of the decomposition has recently been called into question.

The key research objectives/research questions are: Is the decomposition of aleatoric/epistemic uncertainty frequently cited in the literature valid?; Is the set of scenarios in which the aleatoric/epistemic uncertainty decomposition invalid of measure 0?; Can uncertainty in conformal inference be separated into aleatoric and epistemic uncertainty components?; Under what conditions is this decomposition valid?

To achieve these objectives, I will review the existing literature on epistemic and aleatoric uncertainty in probabilistic machine learning. In particular, I will examine the scenarios presented in a recent paper which rebutted conventional wisdom regarding the decomposition of uncertainty. In addition, I will investigate the potential for uncertainty in conformal inference to be decomposed into aleatoric and epistemic components.

The expected novel contributions are further commentary in the debate regarding the validity of the decomposition of aleatoric and epistemic uncertainty, potentially including a result on the measure of the set of scenarios where the decomposition is invalid. Should the decomposition provide to be, a novel extension of the current practice would extend the decomposition of uncertainty into aleatoric and epistemic components to conformal inference.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence technologies, and statistics and applied probability.